Chemical biology of protein S-acylation

: S-acylation is a reversible type of protein lipidation involved in various human pathologies. Addition of fatty acids (C14 - 22) onto cysteines is mediated by specialised transferase enzymes of the zinc finger DHHC (ZDHHC) catalytic domain-containing family. This PhD project aims to develop some of the first chemical biology tools and probes for this important class of proteins, and for S-acylation more broadly, and apply them to demonstrate the potential druggability of S-acylation.